Fatigue Characterisation of Composites at Cryogenic Temperatures

The overarching objective of this project is to assess the transportation induced
fatigue behaviour and fatigue life of composite cylinder/superconducting coil
assemblies used for MRI magnets, taking into account the unique combination of
materials and the complex interactions existing in the MRI magnet construction and
operational lifecycle. The project aims and objectives are:
Identification and characterisation of the critical load and failure mode for
fatigue of composite cylinder/superconducting coil assemblies used for MRI
magnets during transportation
Characterisation of the fatigue behaviour and strength of MRI magnet specific
materials, and composite cylinder/superconducting coil assemblies used for
MRI magnets, for the identified failure modes including the development of
suitable predictive modelling tools and experimental characterisation
techniques
Formulation of suitable design rules for application of the MRI magnet fatigue
strength data measured